LADDER: Laser Automation and Design Development for future Engine Requirements

This project aims to develop and implement an innovative laser beam welding (LBW) solution, as a robust joining technology for complex sheet-metal aeroengine fabrications, through a collaboration of specialists at ITP Aero UK (ITP), Manufacturing Technology Centre (MTC) and University of Nottingham (UoN).

Laser beam welding produces narrow welds with a small heat affected zone, at high rates. The highly repeatable process, offering low-distortion, will be used in the short term to reduce cost associated with non-conformance. In the longer term, it is recognised that the stringent new emissions targets set by ICAO will necessitate further increases in engine temperatures, meaning higher performance, more efficient cooling systems will be needed. Design for LBW will enable increased air volumes and increased surface areas for impingement cooling.

Simultaneously approaching the challenge of reducing product cost, whilst also developing capability to deliver future products to an ever-increasing set of requirements, will secure a competitive, UK-based supply chain for complex sheet-metal aeroengine fabrications.